Sono Payment Platform

This payment platform is your online payment service provider of choice. We offer you a simplified, immediate payment method for your customers to use online and In App at a very low cost to you. Forget about the days of waiting for days to receive transactions. Receive the whole amount of the transaction and not what is left after someone has taken their share. See an overview of all your transactions and make intelligent business decisions with our intuitive business management solution.

Collect payments instore, direct to your bank account with this platform. Remove the need for expensive card readers with high monthly costs. Simply display a QR code on your phone using our app and request the payee to scan and approve the transaction on their app.